"Macroeconomic Policy and Heterogeneity"

My primary area of research interest is macroeconomic policy, with a particular focus on heterogenous agent models. This includes studying how household and firm heterogeneity affect the transmission mechanisms and optimality of fiscal and monetary policy, as well as the interactions between fiscal policy, monetary policy, and government debt.